Harnessing AI for accessible textile waste sorting

The textiles industry accounts for 100 million tonnes of waste annually, yet less than 1% of clothing is closed-loop recycled.

Zori Tex's mission is to eliminate textile waste to landfill and incineration through enabling the sorting and availability of high-quality feedstocks for closed-loop recycling.

This project develops further technical and operational requirements including advances to our machine learning (ML) network, development of specific cloud and platform architecture and adds groundwork for additional functionality.

Replacing virgin fibres with recycled ones reduces the impacts of the textile industry by reducing greenhouse gas emissions, water use and waste, contributing to circularity goals.